Frugl

The application is to fund the development of a piece of software that allows the user to scrape data from any website containing information about events and collate that information into a spreadsheet that can be filtered and uploaded onto a website or mobile application.